Finalising EcoBreeze Pure for safe, odour-free business environments

EcoBreeze Pure is a first-of-its-kind air purification solution that boasts safety benefits as well as environmental advantages. The solution comprises of a patented, honeycomb carbon filter that delivers fresh, clean and pathogen-free air without emitting pollutant fragrances.